Hagiotherapy, spiritual healing and the self among Croatian Catholics:an ethnographic study

Hagiotherapy is a healing practice predicated on a highly complex model of the person in which the soul can be the locus of spiritual illnesses with associated somatic and psychological manifestations. It originated among Roman Catholics in Zagreb, Croatia, in the 1980s and has reached many European countries, including Austria, Germany, Italy and Ukraine. This project is an ethnographic investigation of Hagiotherapy aimed at describing the changes or transformations it produces in patients and practitioners and understanding how these transformations occur. Furthermore, it explores how these processes of change are linked to wider religious and political contexts, especially in the promotion of a particular notion of national identity. This is particularly relevant in present day Croatia, where national identity and ideas of personhood are shaped by two apparently divergent trends. On the one hand, a Catholic revitalisation tightly linked to nationalism and, on the other, the adoption of ideologies of liberal and secular modernity embraced as part of the country's efforts to align with global schemes of political power. This tension is patent in Hagiotherapy a practice that is predicated on Catholic moral values and supported by the Church but which, at the same time, appeals to secular disciplines as sources of legitimacy and often avoids explicitly Christian references.

Following anthropological theories of ritual and religious healing, Hagiotherapy can primarily be framed as a practice of redefinition or reorientation of the self. However, this project's theoretical framework furthers elaborates this approach. It integrates theories and findings from the cognitive sciences, and assumes that the explicit narratives about the self that anthropologists encounter in the field are not the same phenomena as the cognitive processes of memory, imagination, reflexivity, and perception that constitute the self.

The project aims to respond to the following questions:

What are the specific characteristics of Hagiotherapy model of the person? How do these compare to practitioners' and patients' ideas of the self?

What is the relationship between the notions championed by Hagiotherapy and other ideas about the person widely shared in Croatia? What does this relationship reveal about the potential role of Hagiotherapy in the formation of a particular national identity?

What are the specific practices and techniques used by practitioners and patients of Hagiotherapy and how do these work, if at all, to transform their notions of the self?

Does the reorientation of the self through Hagiotherapy correspond to identifiable effects in autobiographical memory, episodic memory, imagination, reflexivity and other cognitive processes associated with the self?

Are there pre-existing cognitive skills, sensibilities or abilities that underpin Hagiotherapy practices and efficacy? How are they identified, developed or reinforced through the activities in which practitioners engage?

To address these questions, ethnographic methods such as extended interviewing, collection of life histories and participant observation will be employed during 18 months of fieldwork in Croatia. The main hub for this work will be Zagreb's Centre for Hagiotherapy and Anthropological Medicine (CHAM), which gathers the Hagiotherapy community through its seminars, lectures, group therapy sessions, and practitioner surgeries. This traditionally ethnographic methodology will be complemented by field experiments and standardised questionnaire-based tests aimed at gaining insight into the implicit and unconscious elements of the self, and at identifying the role of particular psychological characteristics or processes in the phenomena observed.